INTENSE - INdustrial Tyre sENsor with embedded SEnsing

INTENSE will deliver an innovative tyre sensor for large OTR (off-the-road) tyres. Large OTR vehicles operate over rough terrain with high loads and the tyres' motion generates high temperatures deep within the core rubber of the tyres and large temperature variations within the tyre. Manufacturers install in-tyre temperature sensors, but these only measure air or tyre liner temperatures which do not reflect core rubber temperatures. Overheating may result in only achieving 65% of maximum tyre life. INTENSE is novel because it splits temperature sensing and communications elements and is able to measure temperature deep inside the tyre.